Modelling Student Knowledge in Online Learning Environments with Large Language Models

In online learning environments, students engage with a wide variety of educational content-ranging from videos and quizzes to interactive exercises and readings. Modelling how a student's knowledge evolves as they interact with this diverse content is a central challenge in educational AI and a key enabler of personalized learning systems. This PhD research focuses on developing interpretable and flexible student models that accurately track learning progress over time. In Section \ref{sec:ntkt} we introduce Next Token Knowledge Tracing (NTKT), a novel approach that frames knowledge tracing as a next-token prediction task. NTKT achieves state-of-the-art performance across multiple benchmark datasets and shows strong generalization to cold-start scenarios.
Specifically we aim to advance interpretability in student modelling by applying mechanistic interpretability techniques to uncover how large language models infer pedagogical signals from student interaction data. Ultimately, this work seeks to better understand and explain how LLM-based models represent and reason about student knowledge in complex, real-world learning settings.